The James Hutton Institute And Omex Agriculture Limited

To develop new products for agricultural pesticide reduction through robust enhancement of crop health by identification and development of novel 'resistance activators'.